Retrofit for the Future

33 Warnham road is a 1960’s semi-detached property which had already undergone ‘Decent Homes’ improvements. Works such as window replacement and loft/cavity wall insulation had previously been carried out in a piecemeal fashion and had resulted in condensation and mould growth and the tenant reported less than satisfactory comfort levels with the building facing extremes of temperature in both the winter and the summer months. The house is built using a panel system infil to exposed aggregate cross walls. The infil panels had been updated with uPVC infil panels. Heating was a gas fired boiler running a wet system of radiators. A previous Warm air heating system had been replaced. In the late 1960’s Crawley had clustered estates built using the Selleck Nichols Williams design and formed semi-detached and 3-4 unit terraces and 3-storey blocks of flats.
The retrofit package consists of new timber frame infill to the front and rear elevation, vacuum insulated panels with overcladding, top-up loft insulation, replacement triple-glazed windows, insulated entrance door, whole-house heat recovery ventilation and micro CHP replacement boiler, supplemented by roof mounted photo-voltaic cells. In addition, 100% LED replacement lighting is proposed to minimise electricity consumption, together with A++ rated appliances and advice to the tenants on how to minimise fuel consumption whilst maintaining adequate comfort conditions.